Biofilm Inhibition and Destabilisation through Optimized Phage Therapy as a Novel Wound Healing Therapy

This project will focus on Diabetic Foot Ulcers (DFUs) and polymicrobial biofilms which complicate their healing process. DFUs are a debilitating complication of diabetes, typically forming on areas of the foot that bear the most weight, such as the heel, ball of the foot, and big toe [1]. These ulcers can lead to complications, including systemic infections, impaired mobility, limb amputation, and even death [1]. Approximately 19-34% of individuals with diabetes will develop a DFU in their lifetime, and 40% of those will experiences a recurrence [2]. During the period from 2015-16, DFU treatment in the NHS had an average cost of £7,800 [3]. Given the significant clinical and socioeconomic burden associated with DFUs, it is imperative to invest in the development of effective treatments, especially considering the projected rise in obesity and diabetes in the coming decades.
The aim of this project is to investigate the potential of bacteriophages (phages) as an innovative therapeutic approach for managing chronic DFUs. Phages are naturally occurring viruses that selectively target and replicate within bacterial cells [4]. The project seeks to assess whether phage therapy can be used in conjunction with, or as an alternative to, antibiotics for the treatment of DFUs.
One of the primary obstacles in treating DFUs is the presence of polymicrobial biofilms. A polymicrobial biofilm is a community of diverse microorganisms embedded within an extracellular matrix, which provides a protective environment for these microorganisms, shielding them from external stress such as medications and the host's immune responses [5]. Biofilms pose a particular challenge as they enhance resistance through facilitating a protected environment for bacterial multiplication and gene transfer [5].
This research will begin by establishing the clinical significance of key pathogens associated with DFUs, including Staphylococcus aureus, Pseudomonas aeruginosa, Candida albicans, and several other species. This will be achieved through DNA extraction and PCR analysis of clinical samples. Simultaneously, the biology of phages will be explored. This project will also evaluate the effectiveness of phages and antibiotics in vitro, using chronic wound models with clinically relevant species. The ultimate objective is to generate data supporting the use of phage therapy as a viable treatment option for DFUs.
Key areas of focus points for this investigation will include addressing the limitations of current antibiotic treatments, identifying and characterising the most effective bacteriophages, evaluating their ability to disrupt biofilms and identifying barriers to the advancement of phage therapy. The project will support NexaBiome company's ambition to develop licenced phage-
based therapeutics for wound care; therefore, collaboration with NexaBiome will be integral to optimising the project's success.
DFUs present a burden due to extended treatment durations, recurrent hospitalisations, amputations, cost and patient well-being [6]. The development of phage therapy could serve as a pivotal solution to these challenges. Furthermore, as antimicrobial resistance poses a growing global health threat, effective phage therapy offers a promising alternative to antimicrobial therapy. Phages hold the potential to enhance outcomes of patients with DFUs and reduce the strain on healthcare systems worldwide, underscoring the importance of this research.